Gallstone Disease: A Sentinel Presentation of Cardiometabolic Diseases

Heart disease, stroke and diabetes are major public health problems that result in considerable numbers of hospital admissions and deaths every year in the UK. Cardiovascular disease (heart disease and strokes) is still the leading cause of death whilst diabetes is becoming an increasingly common condition. They share risk factors such as obesity, high cholesterol and inflammation and are likely caused by similar underlying mechanisms. They are termed "cardiometabolic" diseases. Many of the hospital admissions, deaths and other diseases which occur due to cardiometabolic diseases (such as fatty liver disease) could be prevented if patients at high risk from these conditions could be identified and treated early.

Gallstones are the most common general surgical condition in the UK. Gallstones affect around 15-20% of the population and can result in pain after eating, inflammation of the pancreas and inflammation of the gallbladder all of which may require the gallbladder to be removed. They usually form from cholesterol in the gallbladder and may be caused by the same processes that lead to heart disease, stroke and diabetes. Patients who have gallstones may, therefore, be at higher risk of heart disease, stroke and diabetes in their later life.

This project aims to test that theory. The project will determine if patients with gallstones early in life have higher rates of heart disease, stroke and diabetes later in life. The project will look at cohort studies such as the UK Biobank to assess if patients with gallstones at the start of the study have higher rates of cardiometabolic diseases that require hospital admissions than patients who do not have gallstones. The project will look at genetic data to identify genes which may be responsible for causing both gallstones and cardiometabolic diseases. Genes which are related to both conditions will be assessed to identify any underlying pathways which could become a target for future research.

Finding a link between gallstones and cardiometabolic diseases would be important for the health of people across the UK and elsewhere. The tens of thousands of patients who have their gallbladder removed every year in the UK may benefit from treatment to reduce the risk of future cardiometabolic disease. This may be a high-risk group who will benefit from medications such as aspirin and statins. This would be the subject of a future trial. Patients with gallstones could also be encouraged to modify their lifestyles to reduce the risk of developing cardiometabolic disease. In addition, evidence of a genetic link between these conditions may help identify other metabolic pathways which could be targeted for new drug development. These new drugs could help reduce the risk of cardiometabolic diseases and may have a secondary role in preventing the formation of gallstones.

This project will also support developing the career of a young surgeon with excellent prior experience in academic research. The project will provide the surgeon with a new set of skills and abilities which will support their research into other surgical conditions.

Technical abstract
Cardiovascular disease remains the highest source of mortality in the UK whilst mortality and morbidity from metabolic diseases such as insulin resistance, hypertension and dyslipidaemia are increasing significantly. Identification of patients at risk from cardiometabolic diseases may allow timely intervention with preventative measures.

Affecting up to 20% of the population, gallstone disease occurs more frequently in those with risk factors for cardiometabolic diseases such as obesity. Gallstones also share common genetic aetiology with cardiometabolic diseases in the ABCG8/5 cholesterol transporter genes. This project aims to evaluate the relationship between gallstones and cardiometabolic disease and to explore shared genetic aetiology.

The project will make use of UK Biobank data, the Edinburgh Type 2 Diabetes Study, Generation Scotland and retrospective data from Information Services Division (NHS Scotland). Data will also be retrieved from NHS Lothian radiology reports using natural language processing to determine gallstone status. The radiological data will be linked to genetic and phenotypic data from the other data sources.

The cohort data will be assessed for a temporal relationship between gallstones and cardiometabolic phenotypes using Cox proportional hazards model. A GWAS will be performed to identify single nucleotide polymorphisms (SNPs) associated with development of gallstones. SNPs shared between gallstones and cardiometabolic disease will be assessed for neighbouring genes with plausible mechanistic links.

Evidence that gallstones are an intermediate phenotype in the development of cardiometabolic diseases provides a key step in supporting future research into preventative measures in this patient group and will have a key role in personalised, predictive medicine. This research aims to lay the foundation for a trial of aspirin, statins or lifestyle modification in patients with gallstones.

Potential impact
Cardiovascular disease remains the largest source of mortality in the UK and worldwide. The metabolic syndrome not only increases the risk of cardiovascular disease but is increasing rapidly with availability of high energy foods and Western lifestyles. With approximately 25% of the adult population believed to have metabolic syndrome it is inevitable that without changes to lifestyle or medical intervention that the prevalence of cardiovascular disease and other complications of the metabolic syndrome such as non-alcoholic fatty liver disease will continue to rise. Early detection of metabolic syndrome and cardiovascular disease has the potential to offer significant reductions in the burden of disease and gallstone disease represents a plausible patient group in which this is possible.

Patients
Patients with gallstones will benefit from greater understanding of the relationship of their disease to other cardiometabolic diseases. This may promote a willingness to engage with research to further explore this relationship and to engage positively with medical services in the future. Should gallstones represent increased risk of cardiometabolic diseases then the presence of gallstones may be a useful warning to patients that they are at increased risk of disease and this may act as a prompt of lifestyle change.

Public
Friends and family of patients with gallstone disease may benefit as reduction in cardiometabolic diseases will reduce the morbidity associated with these conditions reducing the proportion of life spent in ill health. The public are also expected to benefit from a raised awareness of gallstones and cardiometabolic disease and a greater understanding of how they are linked.

Clinicians
Doctors are expected to benefit from greater understanding of the mechanisms driving cardiometabolic diseases and from awareness of the clustering with gallstone disease. Doctors and other healthcare professionals will have a greater understanding of the risk profile of patients based on the presence or absence of gallstones which may improve diagnostic accuracy and reduce the time taken to obtain a diagnosis.

Economic Benefits
Strategies to reduce the burden of cardiometabolic diseases are likely to contribute to a reduction in healthcare expenditure and reduce those living in a morbid state minimising time away from work.

Wider Research Benefits
Identifying mechanistic links between gallstones and cardiometabolic disease is likely to attract further funding for basic science research and leading to greater understanding of the pathways driving these diseases. This may result in novel therapeutic agents to modulate metabolic pathways.

The fellowship will also provide an environment in which to develop new skills in analysis of genetic data, linkage of data sets and analysis of large cohorts. Furthermore, the fellowship will encourage productive collaboration, extension of leadership skills and coordinated research planning within the department.